Beyond Scores: Interdisciplinary Bias Benchmarks as Critical Tools for evaluating Multilingual Large Language Models

Multilingual Large Language Models (LLMs) are rapidly becoming embedded into the personal
and professional lives of people all around the world. Their abilities are traditionally evaluated
using benchmark datasets for different tasks, such as Hellaswag, ARC and MMLU for
commonsense reasoning (Clark et al., 2018; Hendrycks et al., 2021; Zellers et al., 2019),
FLORES-200 and WMT datasets for machine translation (Kocmi et al., 2023, 2024; NLLB Team,
2022) and MT Bench and Chatbot Arena for a range of mathematical, logic, coding and
conversational abilities (Zheng et al., 2023). These benchmarks serve as reference points for
comparison of performance across models; a high score on a given benchmark is taken as
strong abilities in the given task or application. A range of works in recent years also seek to
make benchmark datasets more multilingual (e.g. Lai et al., 2023; Üstun et al., 2024) and
multicultural (e.g. Holtermann et al., 2024; Singh et al., 2025).
In addition to benchmarks for language models' 'abilities', benchmarks have also been created
to measure undesirable LLM behaviours, such as bias (e.g. Barikeri et al., 2021; Parrish et al.,
2022), toxicity (Gehman et al., 2020), untruthfulness (e.g. Lin et al., 2022) and susceptibility to
adversarial attacks (e.g. Zou et al., 2023). Yet benchmarks of this nature exist primarily in
English and occasionally a handful of other high-resource languages, meaning that potentially
harmful outputs and behaviours that LLMs may exhibit in other languages are largely untested.
Even where benchmark data is translated across multiple languages, these may not cover all
the languages in which LLMs are being used in practice. Furthermore, these benchmarks'
methodologies and samples often remain grounded in Western and Anglophone cultural
contexts, and it is difficult and resource-intensive to transcreate benchmark data across
cultures and languages (Chiu et al., 2024; Karinshak et al., 2024). Finally, all benchmarking
methods applied to categories of harm are by nature reductive, reducing complex social
categories, lived experiences and diverse use cases to probabilities of or responses to synthetic
sample sentences.
Despite these limitations, benchmarks for harmful outputs and behaviours in LLMs can still
play an important role in holding model developers accountable for the potential impacts of
their systems, and guiding priorities for mitigation and safety work (Guldimann et al., 2025).
While benchmarks cannot measure all possible harms associated with LLM usage, they can
provide consistent and scaleable means of measuring and documenting specific types of
harmful outputs, if designed carefully and with appropriate incorporation of relevant experience
and linguistic and cultural expertise. In this vein, this PhD research project seeks to explore this
the following questions:
1. How can NLP scientists draw upon existing interdisciplinary expertise to create
benchmarks which probe LLM outputs and behaviours for subtle and complex social
harms?
2. What knowledge and methods can we apply from the field of human-computer
interaction to create benchmarks which better connect with the actual harms
experienced by users in practice?
3. What are the limitations of benchmarking for social harms, and how should they be
properly utilised in broader conversations around safety and value alignment of LLMs?
4. What methods are appropriate for scaling of monolingual benchmark data across
multiple languages and situating and validating different social harms in different geo-
cultural contexts?
5. What insights can multilingual benchmarking give us into LLMs' inner representations of
complex social constructs, and how such representations may need adjusting?